Artisan2015

ARTISAN-Mobile from PICTOREX is the natural extension to ARTISAN.

It will reduce the time taken to present ideas and complex 3D scenes on mobile technologies and help an Architect' client to make their decision to go-ahead with a design.